University of Southampton and Autonomous Surface Vehicles Limited

To transfer and embed an innovative risk and reliability management capability leading to step changes in reliability of the marine autonomous system platforms.